The Open University and Clearview Intelligence Limited KTP 25_26 R2

To develop novel approaches to increase the quality of data and enhance the value of Clearview Intelligence Limited's Intelligent Transport Systems using AI.